Permanent Magnet Motors (PMM) for use in fluid pumping or fan applications in ships and submarines

_Magtec is the UK's leading electrification partner for commercial vehicles, specialised in the design and manufacture of electric motors, associated power electronics and packaged battery solutions._

_As Magtec's current products are focused on the commercial vehicle market, this project is to design, develop and test prototype motors and controllers specifically for the submarine and ship environments meeting all relevant technical and safety standards._ _These prototypes will be used to verify the advantages of the proposed motor and controller and enable the SDA, BAE and MacTaggart Scott to make informed decisions on the relative merits of Magtec's motor and controller technology in this application area. The project will also inform Magtec and enable us to develop the specific controls and processes required to supply into this market._